Staffordshire University and Midland Power Networks KTP 23_24 R6

To reshape the UK emergency response sector by creating an innovative app-based platform. Known as the 105 electrical emergencies call-out service, it prioritises nationwide accessibility, operational efficiency, and cutting-edge technology.